Bacterial proteins as formulation ingredients.

Bacteria are single celled organisms that live in social communities called biofilms. Over the millennia bacteria have evolved sophisticated strategies to introduce three-dimensionality to the biofilm. The architecturally complex structure is generated biologically using a combination of proteins and large sugar molecules that function in the environment outside the cell. Bacillus subtilis is an organism of high industrial significance, used for the mass production for enzymes used in 'biological' laundry powders, as well as the smaller-scale production of the Japanese fermented food product Natto. B. subtilis forms biofilms, and some of the components of the biofilm have shown properties of interest for the stabilisation of foodstuffs and personal care products. In this application we propose to exploit nature by using the molecules produced by B. subtilis in a wide range of applications of high industrial significance.